GreyMax: An novel greywater system

Maxfield Property Developments requires diversification of its current business portfolio in order to overcome the current property market climate. Thus it is proposed to offer a tailored range of innovative greywater recycling/disposal for specific elements of the built environment market. In order to do this, market research and technical end user feedback is required to focus this alternative revenue stream, allow for future product development and enable business alliance.